Medical Mycology and Fungal Immunology

This programme covers aspects of medical mycology, immunity, the molecular basis of infection and the genomics of infectious disease, within the MRC Centre for Medical Mycology-a world-leading research centre that is helping to tackle the major global threats to human health caused by fungal

diseases. It involves a 1-year MRes followed by progression to a 3-year PhD. During the MRes, students receive training in medical mycology and fungal immunology and undertake two 3-month projects on fungal pathogen biology or host-pathogen interactions, that are directly related to the ongoing research in the MRC Centre for Medical Mycology and that are supervised by leading experts. Following successful completion of their MRes, students progress to their 3-year PhD. They choose their PhD topic from a selection of peer-reviewed projects led by members of the MRC Centre.

Graduates of this programme might expect to pursue a career in academic, commercial or clinical research. In addition to this, the student will develop a range of transferrable skills including self- learning, critical evaluation, analytical skills and applied statistics, IT-based approaches, and scientific writing, whilst exposing them to cutting-edge research techniques.